Cranfield University And MESH Planning Tools Limited

To integrate behavioural data feeds with the SMS tracking method to expand the toolkit of products that link customer experience to recommendation and sales.